IV-VI Semiconductor Nanosheets for Advanced Optoelectronic Applications

Two-dimensional materials have revolutionised materials science, and the academic impact of graphene is unique. However to produce advanced optoelectronic devices, a future 2D materials industry will also require 2D semiconductors compatible with conducting graphene. Recently at Manchester we have become interested in unlocking solution processing pathways towards useful 2D semiconductors beyond graphene for direct print inks. This project will explore some of these materials and their device applications and we are seeking an ambitious Ph.D. student to undertake cutting edge research in this area.

We have significant expertise in the area of exfoliation of layered crystals into 2D materials (e.g. Lewis and co-workers Chem. Commun., 2016, 52, 7878-7881 and Chem. Commun. 50, 13338-13341) and we have recently demonstrated that tin(II) sulfide (SnS) nanosheets can be produced in solution by the liquid phase exfoliation of layered herzenbergite (Lewis & Derby co-workers, J.Am. Chem. Soc. 2015, 137, 12689) . We now seek to tune the energy of the band gap continually across this entire 1 - 2 eV energy range. The successful candidate will develop careful ultrasonication, centrifugation and fractionation protocols for the isolation of SnS nanosheets of various thicknesses, thus enabling access to 'made to order' nanosheets of a certain thickness and thus band gap energy.

As a range of IV-VI semiconductors (SnSe, GeS, GeSe), are also layer structures, this approach will be applied in general to produce the family of quantum confined nanosheets with tuneable bandgaps, using top-down solution processing. This will produce a range of useful semiconductor nanosheets with band gaps across the spectral range that can be produced in copious amounts for use as direct-printable inks. Your practical work will be supported by theoretical calculations from our collaborators in Germany